Teesside University and Nicander Limited KTP 21_22 R4

To develop an advanced transport management system; a data-driven digital twin developing new insights on traffic congestion and incident prediction based on historical and live data; as well as external data sources.